Comparative and functional biology of Toll-like receptors in vertebrates

The Toll-like receptors represent the first line of detection of a pathogen challenge, and are thus crucial for the initiation of the immune response. They respond to a variety of highly conserved microbial- and damage-associated molecular motifs that are associated with pathogen presence. The overall aim of this project is to examine how Toll-like receptors have evolved to cope with different pathogen pressures. Animals inhabiting vastly different environments, and in different population structures, are under diverse selective pressures to adequately respond to microbial threats. Furthermore, animals under artificial selection - such as those reared for the food industry - have undergone recent, strong selective sweeps that are likely to have impacted the immune system. This project aims to understand the evolutionary changes in TLRs using a comparative approach, making use of both bioinformatic and functional analyses.

BBSRC Priority Areas:
A better understanding of the innate immune system has important implications for animal health and welfare, and protection of a sustainable food chain. The applications of this work are potentially far-reaching, and could impact wild and farmed animals. For instance, optimisation of vaccine adjuvants - which rely on innate immune stimulation - could result in the development of more effective, safer vaccines. Furthermore, using a comparative approach, polymorphisms in TLR genes could be identified that render animals susceptible to certain pathogens, which could also directly impact animal wellbeing in the food industry.

WUB, ENWW